Enabling large-scale health data research on the UK’s national AI supercomputers (AIRR)

The challenge
Large scale supercomputers in the UK have historically been unable to support Trusted Research Environments (TREs), making it difficult to scale research using sensitive data. The recent growth in the scale of machine learning (ML) and Artificial Intelligence (AI) models and the data used to train them has exacerbated this problem, as training and evaluating these large models requires access to very large scale supercomputers with specialised compute capabilities such as Graphical Processing Units (GPUs).
The UK government has made significant investments in new national scale AI supercomputers at Cambridge (Dawn) and Bristol (Isambard-AI), deployed as a federated national service known as the AI Research Resource (AIRR). The government has committed to growing AIRR by 20-fold over the next 5 years, with the next phase of expansion expected imminently. Providing a TRE capability for AIRR is therefore critical to support large-scale AI research with sensitive data at a national scale.
The project
This project will make a set of high impact, large scale health datasets held by UK Biobank (UKB) and Kings College London (KCL) available on AIRR, federating the AIRR supercomputers with production TREs at The Alan Turing Institute (Turing) and KCL. We will use three real-world exemplar research projects to drive the concrete requirements for the federation of the Turing and KCL TREs with AIRR.
The exemplar projects are:

A foundation model for cardiac imaging data (Turing TRE, UKB data)

A concept embedding model for clinician-in-the-loop breast cancer pathology (KCL TRE, PharosAI data.

A foundation model for brain imaging data (KCL TRE, AI Centre for Value Based Healthcare data)

This project will leverage several of the components developed by the DARE UK programme, validating these in real-world TREs, with real-world research, using real-world sensitive health data:

Deployment of a “satellite” TRE model to extend the Turing and KCL information governance to AIRR

Evaluation of the UK Biobank and KCL TRE governance requirements against the SATRE TRE standard

Evaluation of the SACRO-ML semi-automated disclosure tooling for AI/ML models and outputs

Evaluation of the K8TRE reference TRE as a “standalone” alternative to the “satellite” TRE model for supporting sensitive data on AIRR

The impact
While there will be significant impact in just enabling access to AIRR for these large-scale AI projects, this work will significantly enhance that impact by building generalised access pathways that can easily be reused by other projects wanting to use these datasets on AIRR.
By demonstrating the ability to support real-world research on AIRR with these high-impact health datasets we will also provide a clear pathway to supporting the use of sensitive data as a standard service offering across current and future AIRR systems.
While additional investment will be required to scale these pathways up to a production service offering on AIRR, we will ensure that as much as possible of what we develop can be reused when building a wider production service and will identify the key work to be done to enable this as one of the outputs of this project.
This work will reuse and build on the TRE federation components being developed within the TREvolution ecosystem and we will integrate any changes and extensions to these back into this ecosystem for others to reuse and build on in turn.